PERSONAL-TOUCH:People Exchanges, Researcher Shadowing, Onsite Networking And Learning Towards Open Understanding between Computer science & Humanities

This project comprises a set of people-based activities to support the principal investigator, Dr Nicolas Gold, in establishing a new programme of collaborative research to explore the application of software engineering methods to problems in the arts and humanities and facilitate rich interaction between the disciplines to drive future research in science and engineering.